Almost Duality on the small and large space

The Research project will address fundamental questions in the area Frobenius Manifolds and their applications. In the first part of the project, the algebraic and geometric properties of so-called V-systems will be studied, together with applications, such as those arising in the theory of bi-Hamiltonian geometry. These structures "live" on the small phase space. The second part of the project will apply these concepts to the infinite dimensional "big phase space", drawing on its dual interpretation as the arena of both Topological Quantum Field Theories and dispersive bi-Hamiltonian structures.